round 7 application

Triathlonbox is a new, innovative, British way to reduce stress on the day of your competition. Through the sleek design and compartmentalisation, everything you need is where you need it, exactly when you need it. From leaving your home, through to entry into the water and post-race recovery, Triathlonbox is there to help you to be at your best on race day.